Basic Design: a practice-led investigation into the significance of space and form in art school pedagogy

This practice-led PhD research will explore the significance of the Basic Design Art School pedagogy that developed particularly in the North East at Newcastle under the auspices of Victor Pasmore and Richard Hamilton. It is one of three AHRC Collaborative Doctoral Awards exploring art education in the North East and is in partnership with Tyne and Wear Museums.

Research Questions:
The project as a whole seeks to tackle the following questions:
- What role did art education play in the culture of the North East between 1930 and 1970?
- What were the key innovations in art education at Newcastle University?
How did these impact pedagogic goals and perceived values of arts? How important were individuals and their artistic practices to these developments? What was the significance of these developments to curriculum development and teaching at both national and international institutions?

And in particular this practice-led element addresses the following research questions:
- How might Basic Design be reconsidered in the present through its interrogation by contemporary practice?
- What is the role of sculpture within Basic Design? What insight can a sculptural approach bring to the largely two-dimensional outputs of Basic Design? How can the exercises undertaken as part of Basic Design bring fresh insights to contemporary sculptural process?

Research Context
Newcastle's Hatton Gallery and school of Fine Art have played a significant role in modern art history. During the 1950s and 1960s its staff included some of the most prestigious names in British art; Victor Pasmore, the Master of Painting, was one of Britain's leading abstract artists and Richard Hamilton, his chief assistant, was soon to become known as the 'father of Pop-Art'. What also made the Fine Art School one of the most advances and progressive in the country was the Basic Design course, which emerged as a radical form of art training and continues to underpin art education today.

The history of this educational development has, until recently, been under investigated but it has received some recent partial recognition through the Tate's 'Art School Educated' research (2009- 2014) resulting in the 'Basic Design' exhibition (2013), and a two-day conference on Hamilton and Pasmore at Newcastle, 2013 convened by Frances Spalding. It quickly transpired that the Tate's project was built on a false premise as many of the major developments of the period were generated in the North of England at Leeds College of Art and Newcastle (then King's College Durham), and not
London. More than this, other aspects of the teaching at Newcastle, and more broadly across the country, remain almost wholly neglected in studies of Fine Art pedagogy; namely the constitution and role of the 'teaching collection', and, linked to this, how expertise from Universities integrated with initiatives such as the Workers Educational Association to teach outside the University.

Research Approach
This practice-led PhD will draw on the archives of Tyne and Wear Museums, specifically the Hatton Gallery, and the Fine Art Education Archive at Bretton Hall. Material to be consulted will include works of art, education material, interviews and associated writings. If appropriate, interviews will also be conducted with former students and staff who taught on or undertook Basic Design. Research will progress through a series of experimental case studies investigating, in particular material, sculptural and spatial aspects of Basic Design.

This research will make an important contribution to understanding Basic Design and its contemporary relevance, provide a significant response to an important but neglected archive, reinvigorate understanding of teaching collections and contribute to emergent research on art education, both regionally and nationally.